Understanding how disease-causing NMDA-R mutations influence synaptic development and function across brain regions.

Neuroscience and Mental health Short summary: Neurodevelopmental disorders are a major global health burden. One main challenge is understanding how, despite influencing the same genes, individual mutations can cause distinct symptoms, that emerge at distinct stages of development. This project combines mouse genetics, high-throughput imaging, and sophisticated circuit and behavioural analyses to understand how mutations in the NMDA receptor gene NR2A cause changes to brain development and function.